Experiences of Deindustrialisation in Central Fife after 1985

Studies of British mining communities have tended to follow a linear narrative, tracing the development of the industry, the growth of the mining trade unions, and the eventual demise of British coalmining in the late twentieth century. While convenient, this chronology has meant that the experience of coal communities in the decades following the collapse of the industry has been largely neglected. Instead, the ill-fated 1984-5 miners' strike and its immediate aftermath has acted as a historiographical terminus in a number of crucial ways. In economic histories, 1985 confirms a process of 'deindustrialisation', and the growing importance of the 'new' service sector (see recent interventions by Jim Tomlinson and Jim Phillips). For political theorists such as Andrew Gamble, the defeat of the miners was crucial to the hegemony enjoyed by the Conservative Party during the 1980s. From a cultural perspective, the strike heralded the end of a unique plebeian identity dependent upon an insular relationship between people, industry and place; this was most apparent in the work of Raphael Samuel. In each instance, the 1994 privatisation of British Coal, and the Labour Party's discarding of its historic commitment to nationalisation the following year, serve to reify the strike's finality. Thus while recent studies, such as that by Florence Sutcliffe-Braithwaite and Nathalie Thomlinson, have offered fresh perspectives on the role of gender and class identities in the miners' strike, none have explored similar questions in mining communities beyond the 1990s. In recent decades, sociological studies of British mining communities have also declined.
Rather, studies of labour in the post-1994 era have focussed primarily upon politics, and especially the ideology of 'New' Labour. This worldview was informed by the belief that, as the New Labour architect Philip Gould articulated in 1998, the 1980s had witnessed the death of the 'old working class, [who] had outgrown crude collectivism and left it behind in the supermarket car park.' Today, however, ex-mining communities are considered areas 'left behind' by successive economic transformations. Indeed, New Labour's sweeping diagnosis of a new "aspirational" working-class identity is yet to be assessed fully by historians.
This thesis will remedy this neglect via a study of lived experiences in Central Fife after 1985. Fife offers the opportunity to consider the differences between former mining communities; in addition, it provides a valuable case study of post-industrial identities within a Scottish context. By blending local and national questions, this thesis will engage with a range of social, economic, and political debates in modern Scottish and British historiography.
Ultimately, this thesis will query the notion that the 1984-5 miners' strike marked the end of collective identities in coal communities. To this end, I will consult newspapers and unpublished literature in Levenmouth, Kirkcaldy and Glenrothes held by local libraries and archives. I will also consult the records of community groups, including the Fife Mining Heritage Society, Fife Pride, and the Fife Islamic Centre, many of which are held at Fife Archives, Glenrothes. These will provide insight into expressions of identity and being at the institutional level.
Through oral history and public engagement, I will also study lived experience outside of civil society. This will unearth the ways in which the turn of the century is remembered by individuals in ex-industrial communities today, and the place of these memories within contemporary senses of self.